Trialling a novel method to reduce bacterial contamination in poultry water supplies

This project will independently evaluate a novel enhanced-water treatment technology that delivers ultra-fine oxygen nanobubbles into standard poultry drinking-water systems. The technology is designed to reduce biofilm-associated microbial contamination and remove dissolved metal ions (e.g. iron), thereby improving water quality without the use of chemical disinfectants. While preliminary and supplier-led trials suggest promise, there is currently a lack of independent, large-scale evidence demonstrating the technology's effectiveness and return on investment under commercial poultry production conditions.